Transforming the adoption of Product-Service Systems through innovations in applied gaming technology

Servitization is the process of transforming manufacturers to compete through Product-Service Systems (PSS) rather than products alone. The commercial and environmental benefits of PSSs are compelling and well documented (Rolls-Royce earning over 50% of their revenue from services is cited to exhaustion). The opportunities are immense (three quarters of wealth world-wide is now created through performing services) and so politically PSSs are seen as key to industrial success in the 21st Century.

Adoption of PSS is frustratingly slow in mainstream manufacturing. Superficially the concepts find appeal but fail to gain traction as the potential implications to a business are complex. In the meantime, China is catching up (Chinese manufacturing companies offering services have grown from 2 - 20% since 2006). In the UK, we need to get better at informing, educating and training, our senior manufacturing managers about PSS and servitization, giving them the means to visualize the potential impact upon their business.

Gamification offers a radical solution. Gamification bridges video-gaming technologies and computer simulations to offer three-dimensional virtual worlds, dynamic and content-rich, which can be used to entertain, educate and inform. This is especially innovative for user engagement, supporting behavior and attitudinal change, and the design of advanced human and computer interfaces for representing and handling complex data systems. This programme will therefore develop applied game technologies, design principles and protocols, to transform the adoption of PSSs within mainstream manufacturing companies and so accelerate the foothold of gamifiaction in strategic business analysis.

Potential impact
This programme will impact:

(1) Our manufacturing partners who are SMEs (Technicut, Maher, Footprint, AMRC Ltd, Teks) as they will directly understand the form of a commercially successful PSS and so help them to immediately exploit servitization.

(2) Our large and cross-sectoral OEMs (Ford Motor Company, MAN Truck and Bus, Alstom Train-life Services, FinningCat and Xerox) represent a real market-pull for gamification. This immediate opportunity to exploit gaming technologies will directly impact their adoption of servitization within these organisations, customers and supply chains.

(3) Our gaming partners will directly understand a commercial applications for gamification in business decisions and so can immediately set out to exploit this knowledge in their own organisations. The gaming networks (BSPA, GALA) will extend our reach to gaming companies, and help to demonstrate to these opportunities for further exploitation of gamification in business decision making..

(4) We will also impact manufacturers nationally. We have engaged (UKCEB, Manufacturing Advisory Service (MAS)) will enable the roll-out of gaming technologies for servitization nationally. Has supported over 135,000 SMEs over the past ten years, and expects to impact a similar group in the future. SEMTA and the National Skills Academy for Manufacturing will further impact businesses through training programmes.

These outcomes represent a win-win for the manufacturing and ICT communities. Manufacturing companies will gain a clear understanding of PSS and pathways towards servitization. To illustrate, we estimate that in the West Midlands alone there are some 4000 companies, employing 10-250 people, which are likely to have some interest in servitization. If only a very small portion of these adopt servitization strategies, the potential is for our project to generate a GVA of around £3 - £5.5 million per year in this region alone.